Federated AI Monitoring Service (FAMOS)

This project aims to accelerate the integration of AI in healthcare by developing a privacy-preserving Federated AI Monitoring Service (FAMOS) on top of an existing medical AI platform. Current monitoring and evaluation costs hinder small to medium-sized enterprises (SMEs) from proving the efficacy and safety of their healthcare AI products, impeding adoption. This lack of evidence hampers widespread AI integration into healthcare systems.

The project addresses key research questions: 1) Local and privacy-preserving measurement of AI app performance for proactive hospital monitoring, and centralised visibility for stakeholders, 2) Independent validation of chosen metrics with healthcare providers and AI suppliers, and 3) Comprehensive end-to-end testing of the monitoring platform using three diverse applications across varied populations.

By implementing FAMOS on the medical AI platform, the project seeks to facilitate AI application deployment and evaluation within hospitals. It will achieve this through three main objectives: 1) Developing a monitoring service for privacy-preserving data transmission to a central dashboard, 2) Validating metrics' relevance to AI safety and trustworthiness, and 3) Enabling internal and external evaluation by hospitals and suppliers through the central dashboard.

Upon successful implementation, the project plans to scale AI evaluations using the innovative software, collaborating with an expanding network of SMEs, healthcare providers, and commissioners. Ultimately, this initiative endeavours to remove barriers, ensuring the safe and effective integration of AI in dynamic healthcare environments.